VETO (Validate Engine Transient Operation)

"The aerospace industry leads the world in embracing technology and efficiency challenges. Targets for environmental improvements are tougher than ever and need to be met in a marketplace where fuel costs are in flux and competition is fierce.

Rolls-Royce has responded to this challenge by pioneering a revolutionary new engine architecture called UltraFan that is designed to deliver the power required by the civil aviation industry in the most efficient way possible.

The VETO project will show that the fundamental transient operability of the UltraFan Demonstrator engine is achievable and provide a baseline of new knowledge for future developments."